Understanding The Property-structure Relationship Through Combined XANES/DFT Structure Simulation

This project aims to establish a protocol/methodology to simulate X-ray absorption near edge spectroscopy (XANES) spectra from density functional theory (DFT) simulated structures of materials. Standard practice, currently, in the understanding of XANES spectra is to compare to known reference materials. This allows us to infer differences in the structural properties that might allow us to explain the behaviour of our catalysts. Though a simple and easy process, this is limited by the reference materials used. If they do not match the spectra of the tested materials, then we are unable to fully understand why the catalyst might behave in a certain manner during a catalytic process. Using DFT, we will be able to generate new structures from which the XANES spectra can be simulated. This combination will allow us an iterative procedure to simulate and compare XANES spectra to help us understand the structure-property relationship and help us refine and generate new materials. This studentship project would be beneficial to a number of Johnson Matthey's research interests including Green Hydrogen (OER), carbon dioxide reduction (CO2RR) and pollution abatement through automotive catalysis (CA). For example, in the oxygen evolution reaction (OER), we currently utilise iridium oxide as a catalyst. We hope to develop this powerful tool to further our current knowledge of the catalyst in order to optimise its efficiency for OER. In addition, there is a push to produce new iridium-based compounds, such as pyrochlores, to reduce the amount of iridium required. Once we have this tool we will be able to feed in our analysis to understand and then tune the properties of the material through changes in the composition or synthesis route. The reduction of CO2 can be used to generate fuel and other small carbon-containing molecules but the technology is still in its early stage. It is our current thinking that the active phase for CO2 electrochemical reduction is a transient species with + oxidation state. We aim to use the powerful methodology to directly model and improve the understanding of this transient species in combination with in situ XANES experiments.